Characterising the Molecular Mechanisms of Tau-Induced Ion Channel Dysfunction

Tau is a native protein found in all neurons and has a variety of important roles in physiology. It binds to and regulates the stability of microtubules, ensuring efficient cellular transport and regulation of synaptic plasticity. In ageing, as well as in tauopathies, tau can misfold and aggregate forming initially soluble aggregates and then further aggregating into insoluble neurofibrillary tangles.
Early soluble tau aggregates have been shown by our lab and others to alter neuronal and network function, but the mechanisms underlying these changes are not fully defined.
Recent evidence from our lab suggests that effects on neuronal excitability may be mediated through interactions with voltage gated sodium channels (VGSCs) and voltage gated calcium channels (VGCCs). In this project we will investigate the molecular basis of these network effects using a combination of electrophysiology, molecular biology and microscopy-based methods.
We will initially focus our experiments on the hippocampus, a brain region with well-characterised roles in learning and memory. We will then move to the thalamus, which our lab has recently published to have a comparable response to tau aggregates as seen in the hippocampus. The thalamus is increasingly recognised as being affected in later stages of both primary and secondary tauopathies. By comparing tau-induced changes in the hippocampus and the thalamus, this project will address whether the mechanisms identified in the hippocampus are region specific or ubiquitous across different brain regions.
By characterizing the molecular mechanisms by which tau affects ion channel function and neuronal excitability, this project will provide mechanistic insight into the cellular basis of tauopathy and how these interactions alter network function. Ultimately, this work may identify novel therapeutic targets such as tau-ion channel interactions, which could be modulated to restore neuronal function in a wide range of tauopathies.